Testing the Diagnostic Value of Person Descriptions

When people witness a crime, the police often ask them to describe the person involved, which is crucial for starting the investigation. However, there isn't clear guidance on the best way to gather these descriptions. Currently, various interview procedures are used in the United Kingdom. Yet, surveys of police find that these interview procedures do not provide enough useful (or diagnostic) information about the perpetrator's appearance. My PhD tests a new interview procedure called the Diagnostic Description Interview (DDI), which aims to extract more useful details about the perpetrator than other interview procedures. In Experiment 1, I will test how well the DDI works compared to the other three interview techniques. Participants will read descriptions generated by these techniques and try to match them to the correct face. I will also test whether the quality of these descriptions depends on the race of the eyewitnesses (Experiment 2), their ability to recognise faces (Experiment 3), and their language skills (Experiment 4). By exploring the factors that contribute to more diagnostic descriptions of faces, this research can influence changes in how the police gather
descriptions from eyewitnesses, ultimately promoting fairness in the criminal justice system.